D3SIGN3R

DES1GN3R is a truly converged cross platform format, that puts user generated creative content at the heart of everything it does. By providing the simple portable creative design tools it opens opportunities for enthusiasts to be come creators (just as instagram has made it possible for people with phones to publish and share their photographs) placing the emphasis on creative inspiration not technical accomplishment. This creative expression then becomes the focus of a social community, encouraging collaboration and stimulating further creativity by rewarding successful ideas with approval ratings (witness the success of pre-buying on the crowd funding website kickstarter) and encouraging them to extend their skills and take part in televised design competitions. These televised showcases will in turn market their ideas and talents and inspire other enthusiasts to get involved , creating a virtuous circle of engagement.